Launching the Edition 01: Bell

Altere Studios is a wellness brand crafting thoughtfully designed everyday exercise tools that are functional, sustainable & beautiful. Made from a durable carbon-neutral composite and influenced by ergonomic climbing holds, their first product, the _Edition 01:_ _Bell,_ is built for comfort & flow between hundreds of kettlebell movements: a single tool that combines strength, cardio and mobility in a way no other tool can.

At the core of Altere's business lies a philosophy they call _thoughtful design:_

"We believe, more than anything else, the products you use every day should delight you. People often expect to be inspired by luxuries, and then just make do when it comes to the essentials. But we think - if anything - it's the every day staples that deserve extra-special attention. These are the tools you're actually living your life with, so they should perform their task effortlessly and beautifully, time after time. This means they'll do a great job, be a pleasure to use, and elevate your day for years to come."

Altere was founded in 2021 by partners Alex, Toby and Alberto. Having grown up around architects and architecture, they care as much about the space their Bell occupies at rest as they do about how it performs when moved.

_"'Out of sight, out of mind'_ is a phrase we talk about a lot. Everyday movement is a powerful force for both mental and physical health, and we want it to be in people's minds all the time. This means people should want to keep their workout tools in view, not hidden away in a dusty cupboard. That's why to us, aesthetics aren't an add-on: when standing still, Alteres are enduring, sculptural reminders to move."

By creating their own easily moulded stone composite, Altere makes use of small-scale traditional batch manufacturing techniques and incorporates recycled construction waste and carbon negative minerals to create carbon-neutral products. Unlike most workout tools, which are industrially machined or cast from metal at high temperatures, every Altere Edition is made by hand in their studio.

By the end of this project, the team intends to build upon their early product-market fit by successfully launching their _Edition 01: Bell_ line to fitness studios and hotels, generating consistent recurring revenue. To achieve this, they will scale up production in one full-time manufacturing workshop and establish their UK distribution network to meet growing demand.

Learn more at [www.alterestudios.com][0].

[0]: http://www.alterestudios.com